Machine learning applications for the predictive modelling of air pollutants and their association with human lung cancer.

The International Agency for Research on Cancer (IARC) classified outdoor air pollution as a group 1 carcinogen in 2013, on the basis of sufficient evidence that exposure can cause lung cancer. Short- and long-term exposure to air pollutants has been associated with a diverse range of adverse health effects, grouped as acute, chronic (excluding cancer) and cancerous. However, these epidemiological studies are limited by the availability of datasets. While animal and human exposure studies can be used to characterise the adverse health effects of pollutants under controlled conditions, the real-world impacts of these pollutants are often investigated in studies where exposure may not be directly measurable. In these cases, estimations can be made by statistical methods or proxy measurements, motivating the development of high quality pollution models.

The first stages of the PhD project consist of investigation into air pollution simulation and the utility of real-world data. This includes the evaluation of modelling approaches such as land-use regression (LUR) and dispersion models, and the application of machine learning techniques to incorporate real-world data into modelling approaches. The availability of air quality monitoring data, although limited, can be exploited in conjunction with simulations to improve modelling performance. The final stage of the project explores a pollution/disease case study using simulated pollutant data to predict lung cancer incidence. Air pollution epidemiology studies typically analyse association using odds ratio (OR) or hazard ratio (HR) statistics, which have limited utility for incidence trend prediction, thus motivating the application of predictive machine learning models. The project takes a long-term view (beyond the project itself) of predictive model development for applications in fields such as healthcare and policy-making.